Newton Fund - IntelliRehab - Intelligent medical system with customised exercises for personalized home telerehabilitation

Malaysian healthcare services are being threatened by the escalating incidence of both chronic diseases and personal injuries, triggered by the effects of rapid urbanisation and climate change. Physical rehabilitation reduces the need for medical intervention, however Malaysia with a low number of physiotherapists per capita as well as typically low patient compliance is currently unable to capitalise fully on its potential application.

The proposed collaboration, including leading innovators (MIRA Rehab and ProvenPac) and prestigious academics (Brunel University, Universiti Sains Islam Malaysia), aims to combine state-of-the-art research in machine learning, sensor technology and advanced software engineering, to develop a clinically validated, gamifying telerehabilitation tool. This will be designed to improve the delivery of physiotherapy, benefiting patient recovery times, quality of life, and cost reduction. This solution has the potential to mitigate the ongoing impact of climate change on individual wellbeing as well as considerably reducing the carbon footprint generated by current physiotherapy provision.